Open Data analytics for Intelligent Decision Support Systems

This project concerns engaging with IP advisers to provide a critical review of our technology and draft a corresponding UK patent application. We are investigating new methods of implementing an Intelligent Decision Support System (IDSS) which makes judicious use of Open Data.

The IDSS is generic and can be employed in a wide range of applications e.g. stratified medicine applications where large volumes of data, often conflicting, need to be analysed before informative decisions can be made.